Assessing water quality issues: The influence of scientific evidence on the development of health policy design and implementation in Bangladesh

The aim of this thesis is to understand if and how scientific evidence pertaining to arsenic and microbial contamination of drinking water has been used in the development of water quality/health policies in Bangladesh.